Optimising the trade-off between cost, availability and sustainability in through-life engineering services

In collaboration with Rolls-Royce, this PhD aims to develop a multi-objective optimisation approach that enables trade-off between commercial gains, performance-oriented asset value creation and sustainability (specifically focusing on carbon) within the aerospace sector. This will involve developing a common currency that we can trade-off between cost, (e.g. money), availability (e.g. time), and sustainability (e.g. carbon footprint). The PhD will develop a quantitative measure of carbon footprint for a complex asset (e.g. aircraft engine). The optimisation algorithm to be built will be flexible to use in different stages of the life cycle, and for alternative types of assets.